Advanced Titanium Implants: Controlled Nanotopographies for Dual-regulation of Bacterial and Mammalian Cell Adhesion

The aim of this project is to develop a high impact reduction in the risk of failure for orthopaedic implants by controlling the nano-topography of Ti implant surfaces. The project will build on two recent separate areas of research in nanofeatures and nanopatterns. The project will exploit recent technologial innovations in nano-fabrication to develop a novel nanotopography. The project is led by the global market leader in orthopaedic implants, with technical leaders in nanofabrication and nanocharacterisation. This project will develop: nano-patterned surface structures; the manufacturing method to industrially and economically generate the requisite complex surface structure; and assess the potential performance of a prototype implant surface.